Investigating Environmental Practice Adoption at Small European Airports

All airports, regardless of size, have detrimental environmental impacts, contributing to issues such as "noise pollution, energy consumption, water pollution [and] waste management" (CAA, 2015; Boiral et al., 2017, p. 1). Small airports account for the majority of airports in the world and have significant collective environmental impacts (ANNA.AERO, 2019; FAA, 2019). Despite their impacts, research has shown that "specific measures for sustainability are almost non-existent in small airports" (Boiral et al., 2017, p. 7). Therefore there is a need to examine how small airport engagement with environmental practices can be increased to reduce and control their environmental impacts.

To address this issue, this research aims to investigate small European airport engagement with environmental practices (EPs) with the view to make recommendations to encourage small airport engagement with EPs. The research will achieve this aim through the following objectives:

1. Understand the issues associated with small airport engagement with EPs
2. Explore existing EP engagement at small European airports
3. Examine the factors affecting EP engagement at small European airports
4. Develop recommendations for future policy and practice to encourage small airport engagement with EPs

To meet these objectives, the research seeks to answer the following research questions:

I. What EPs do airports employ?
II. What affects small airport engagement with EPs?
III. What EPs do small European airports presently employ?
IV. Why do they employ the practices they have employed? (i.e. What about these practices makes them attractive/feasible to small airports?)
V. What factors affect small European airport engagement with EPs?
VI. Why do these factors affect engagement? (i.e. What is it about the identified factors which drives/hinders practice adoption?)
VII. How can the identified factors be used to inform policy and practice to encourage small airport engagement with EPs?

Research questions I and II are addressed with a review of the literature; questions III and V are addressed with an online survey; questions IV and VI are addressed using semi-structured interviews; and question VII is addressed by combining the results from the survey and interviews and making recommendations based on the analysis and results. The research employs Tornatzky and Fleischer's (1990) Technology, Organisation and Environmental Framework to investigate this area and the study presents the first use of the TOE framework in an aviation context and so develops the framework for use within this specific setting. The developments made from this research seek to improve decision making and future policy for small airports operators to make them more environmentally sustainable, relating to the EPSRCs operational research area.